General Purpose, Form Agnostic, Robot oversight and Tele-operation

We are creating cloud-based back-end tools and services that cover things from secure access and authentication to customer facing dashboard, so that Robotics companies can quickly and securely get their robots online and better serve their customers, meaning they can focus on product differentiation and get to market faster.